A modular sea lice removal system utilising electro-anaesthesia, low-pressure pumping and waterjets to gently remove lice without inducing stress and compromising fish welfare.

Electrolicer will be the first system that can combine sea lice removal with fish welfare during treatment. The system has been designed by Ace, a company with extensive experience in electro-anaesthesia. Water is inserted into the pipeline to create suction that draws fish calmly from the cage into the tube. Electrolicer then holds the fish in a calming low-voltage electric field that relaxes the muscles, and low-pressure water gently removes lice and eggs. Electrolicer also reduces expenses associated with adopting this technology. The solution can be used on an existing, generalised work boat, instead of requiring the purchase of a dedicated sealice removal vessel. By avoiding chemicals and favouring multi-modal treatments within the system, Electrolicer also addresses treatment resistance in lice. Ace is backed by sustainable investment group Aqua-Spark, whose mission is to invest in companies using technology to improve sustainability in aquaculture